Trustworthy AI for DNA Sequencing

We live in an era of data abundance with ever growing storage requirements. DNA has become a desirable storage medium due to its durability, density and high storage capacity. DNA sequencing is at the heart of DNA storage. It has been successfully applied to domains outside data storage, including precision and personalised medicine. DNA sequencing is a process whereby the order of the DNA nucleotides is determined. Artificial Intelligence (AI) techniques, deep learning in particular, have largely benefited DNA sequencing, making the signal mapping from the sequencer to nucleotides or to the whole sequence cheaper and faster. Despite this advancement, DNA sequencing is still hampered by a large error rate and the lack of output explainability, i.e. how a series of signals is mapped to a sequence (Data Storage in DNA). For medical applications, this is a dangerous setback as it might lead to adverse effects on patients and increased medical costs. The limitations associated with the sequencing process also affect DNA storage. Various studies have attempted to address high error rates by improving on sequencing technologies or error correction algorithms. However, error rate reduction is still unsatisfactory. In addition, the question of how a DNA sequencing result was obtained remains unanswered. This study takes at its premise the view that these limitations must be tackled from a different angle. Namely, applying rule-based logic to the sequencing process.

OBJECTIVES

This study builds on the Oxford Nanopore Technologies (ONT) software to explore how Probabilistic Logic Programming (PLP) can be used to create logic-based rules for improving the high error rate and traceability problems associated with DNA sequencing. A macro-level objective is to enable trust in DNA sequencing. On a micro level, the aim is to explore how PLP can be utilised for DNA storage. This raises the following questions:

- Can a single PLP model replace all current ONT ML models? How can replicability be achieved, i.e. should different provenance models be used for different domains?

- How can the provenance model be maintained?

- Can the provenance model be used to describe the relationship between the base error rate and error rate after error correction for DNA storage?

- How well would the PLP code perform under channels of varying error rate or reads with different length?

- Can logic-based signal mapping reduce the performance cost given its associated high computational cost, especially in real-time applications? Can it improve speed given its iterative nature?

- How can we ensure ethical considerations are taken into account?

This research seeks to address these questions through the following outlined work:

- Ethical Considerations: DNA used for this study will be synthetic, thus will not carry any genetic information from humans or animals. Regarding DNA storage, the Data Protection Act 2018 will be followed if this study adopts DNA storage in future.

- Error simulator: it will be created as a data generation tool for this study.

- P3 model: literature review, implementation and discussion of model adaption to DNA sequencing, and model improvements. Creation of rules for the mapping between signals of the sequencing hardware and nucleotides to ultimately enable trust in the sequencing process, i.e. if the mapping is wrong, the process can be improved.

- Investigation and discussion of how well PLP code performs under channels of varying error rate or reads with different length. This will provide an insight of the benefits of using PLP as sequencing technology and accuracy improvement tool.

- Provenance model: a PLP model will be created to replace the ML models that currently do the mapping with rule-based logic to enable trust. The aim is to achieve model replicability. Emphasis on detecting bugs and errors in the mapping process to iteratively improve the mapping.